Mild Hybrid Medium Commercial Vehicle Proof of Concept

Mild Hybrid Truck Powertrain Proof of Concept.

AVID will apply its electrified anciliary systems and crank assist generator system to a medium duty truck

platform in order to research the feasibility of this technology to deliver significant fuel efficiency and emissions

reduction benefits under real world driving conditions.